AI for Deployable Robot Systems and Field Applications, Robust Robot Design

Would like to improve knowledge of robotic design in Year 1: develop robotics to assist in construction using robotic swarms (e.g., brickwork, circuit design, etc.).

Dependability/deployability: main challenge is communication, would like to explore different forms of communication, more general design (e.g., influences from the natural world - Barbara's work).

Would consider other biologically inspired methods, e.g., ant colony optimisation, morphogenesis for self assembly.